Taking forward a participative 21st Century Inventory

'Taking forward a participative 21st Century Inventory' has been inspired by and builds on the research being undertaken by Beyond Text Collaborative Doctoral Award student Michela Clari, entitled 'In the hands of the user: changing patterns of participation and learning through the digital collections of the Royal Commission on the Ancient and Historical Monuments of Scotland'.\n\nClari's research is focussed on the early pioneering developments of RCAHMS in online user interaction and the use of social media. Her analysis and interpretation of RCAHMS work in this area has stimulated and informed RCAHMS to further develop the concept of a participative 21st Century Inventory of the built heritage of Scotland. \n\nThe project will create, evaluate and disseminate findings on a discrete set of online demonstrator applications that will provide facilities using live data to test the capacity of the public, professionals and academics to collaborate in 'making' and 'unmaking' the inventory of the built heritage of Scotland.\n\n

Potential impact
In addition to the academic beneficiaries of this project, RCAHMS, as a publicly accessible National Collection, engages with a very large online user base who follow our developments and interact with them with great ethusiasm. Across our web services we receive in the region of 564,000 site visits per month.RCAHMS first opened up its Canmore database to user contributions just over a year ago and in that time we have received over 3,000 image contributions and over 500 text contributions. This project will very significantly increase both the methods and user friendliness of our social media applications, allowing us to confidently promote them to a wider audience. In the first year of experimenting in this area we have been relatively passive in our promotion of the new facilities, allowing the online community to form gradually at its own pace. We anticipate that this project will give us the reason and opportunity to significantly promote new features and that this will result in a significant growth in our online community.\n\nAt the recent RSE Digital Futures seminar it was clear that while interesting work is being undertaken in this area by a small number of cultural institutions around the world (notably the V&A), that RCAHMS is the first to do so in Scotland and remains at the forefront of digital development and the encouragement of online interaction. RCAHMS is thus well placed to push forward the boundaries of what is possible, and to ensure that its developments have the maximum impact on both those from the wide public that use them, and on other institutions struggling to secure a toehold in this area of their work.